Leveraging artificial intelligence to optimise customer data capture and processing in a post COVID-19 world

The reduction in access to legal aid and COVID-19 has had a detrimental impact on the functioning of the UK justice system, our economy, and society at large. Consumers and businesses have seen cases suspended or delayed with a significant reduction in accepted new cases -- justice delayed is justice denied. The backlog of existing cases and the considerable volume of pending cases, coupled with the inevitable deluge of coronavirus related litigation, threatens to have a long and lasting effect on the UK justice system and our economic growth.

At Wyser our vision is to build a company that increases access to justice by significantly reducing the costs for businesses and citizens to resolve their disputes but also by simplifying how justice can be accessed.

This project is focused on increasing access to justice through the use of artificial intelligence. We are developing an innovative disputes triage tool which significantly improves efficiency, reduces case backlogs and improves engagement between legal bodies and their customers (case initiators and respondents).